Using novel biotechnology process to scale zero-carbon concrete and create a BioConcrete block product

BioZeroc is a biomaterial science company with a mission to provide access to low-cost, carbon-neutral construction materials to the global market. Our technology uses biotechnology to make concrete without the need for cement -- removing one of the world's biggest single sources of carbon emissions.

This project will expand BioZeroc's underlying process, create test samples for independent strength testing, and produce a product prototype in the form of a BioConcrete block with comparable strength to existing concrete blocks.